Sourcing the next generation of lubricants: exploring the potential of new natural sources of lubricants for industrial applications

Sourcing the next generation of lubricants: exploring the potential of new natural sources of lubricants for industrial applications